Developing the world's first ready-to-feed baby-milk made in Cumbria and free from tropical oils emulsifiers

Kendal Nutricare (KNC), a rapid-growth and Queens Award winning British family business, is seeking to disrupt the $40-billion per-year global infant-formula market by developing an innovative, British-made ready-to-feed baby-milk that is nutritionally superior, more naturally and sustainably-made and scientifically closer to the gold standard of breastmilk, while uniquely supporting Cumbrian food innovation and dairy farming.

The prototype recipe (code-name 'Kendamil-PRO'), will be developed using a fundamentally innovative formulation that combines novel, natural ingredients with the KNC teams' 500+ years' cumulative expertise in infant nutrition, with innovative processing steps, to provide infants the most nutritionally-complete, environmentally-sustainable ready-to-feed baby-milk in the world. This disruptive formulation will be closer to human-milk by incorporating several breastmilk components linked to cognitive development and strengthened immunity in children.

Development of the Kendamil-PRO prototype will comprise an 18 month project involving KNC team members comprising R&D technicians, food scientists, quality assurance professionals, laboratory technicians, production engineers and senior management, carried out at KNC's world-class, infant-grade, BRC AA grade production facilities in Kendal as well as our partner facility at Reaseheath College.

Successful development of a novel, nutritionally-superior ready-to-feed baby-milk will boost the rural economies of Cumbria, South and West Scotland by leveraging the region's unique dairy and manufacturing expertise, supporting British agriculture, UK export revenues and creating new local skilled jobs, while demonstrating to industry a more ethical, environmentally friendly standard of manufacturing that reinforces British R&D and manufacturing excellence on the global stage.